University of the West of Scotland and Forte Engineering Limited KTP 25_26 R1

To develop and launch a smart asset management platform, utilising advanced diagnostics and prognostics to minimise electrical asset failures across the rail network, maximising asset utilisation, safety, efficiency and reliability.